Education, Pacifism, and the Construction of Masculinity in Britain 1918-1939

My research concentrates on the British peace movement's educational outreach and ideology between 1918-1939. Other research interests include: women's history, sport history, decolonisation, and LGBTQ history.